University of Derby and Techman Engineering Limited

To develop capability to design, investigate, analyse and develop composite based products with novel performance characteristics. Enabling products to be developed to operate in extreme environments i.e. at elevated temperatures (up to 240C) and elevated pressure (up to 35000psi).